Measles in England: A mathematical modelling study

Given the recent localised outbreaks in measles observed in various cities across England, we are interested in investigating these localised outbreaks and performing health economic analysis to improve policy recommendations. This requires the development of bespoke age-structured models of measles that can account for changing mixing patterns over long time scales.